Thermally responsive colorimetric sensors made from cellulose/polymer hybrids

This project aims to explore fabrication of hybrid cellulose/polymer interfaces that can respond to thermal stiumuli through changes in structural colour inspired by nature. Fibres and film constructs reflecting light through structural interference of light show great potential in the food and pharmaceutical industries due to their unique dye-free optical properties. Inspired by the sensing-actuation mechanisms from touch sensitive mimosa púdica plants and the brilliant colours produced by the pollia condensata berries this project aims to fabricate structurally coloured films and fibres using colloidal cellulose nanocrystals and self-assembled block copolymers. The cellulose/polymer hybrid will conform in the cholesteric phase and behave as a photonic structure to provide the colour palette and colour shifting properties. This interdisciplinary research, combines polymer science and photonics concepts through the following aspects: (i) Manufacturing and characterization of nanoscale materials: Colloidal matter production, Self-assembled polymer production, Liquid crystalline states of matter, 3D printing, Dispersion polymerisation and Bulk fibre spinning; (ii) Advanced characterisation methods: Understanding the colloidal matter interactions, polymer characterisation, optical properties of films and fibres, microstructural analysis, mechanical properties and surface properties. This project aligns with a key priority identified by the EPSRC of sustainable industries, thereby focusing on the current topic of the circular economy and being able create a future which meets current needs without compromising future ones. The purpose of this DTA is to (objectively) explore structural colour as an alternative to traditional dyes and pigments. This project addresses a variety of EPSRC objectives, which concern advanced manufacturing, increasing efficiency, speeding up innovation, and enabling new business models and technologies.